Inside-out and outside-in: Participatory Methods for Science and Technology Collections

I wish to explore the research questions in the following four ways: firstly, participation; secondly, outside-in: top-down led, and bottom-up involvement; thirdly, Inside out: narrativity and museum collections; and fourthly, engagement.